Information-Theoretic Based Data Representations for Continuous Learning and Beyond

The ability to develop suitable data representations underlies the success of various machine learning paradigms. This research - building upon key ideas such as the information bottleneck (IB) and more importantly the decodable information bottleneck (DIB) - will develop information-theoretic based data representations continuous learning challenges, with the ability to retain information from previous tasks / capture information for new tasks. This research will also explore how to generalize these ideas for other machine learning paradigms, including meta-learning and reinforcement learning.